Deep Seeded - Improving elite germplasm for deeper sowing

Barley is one of the most cultivated cereal crops worldwide. As extreme weather conditions are predicted to increase globally, understanding the genetic and environmental control of traits influencing the survival, growth and yield of the crop is essential for securing its future.

As a part of the BARIToNE programme, this PhD project will study subcrown internode elongation in barley, the internode between the seed and the crown of the plant. The crown node is the organ that initiates tillers and crown roots, injury to the region can therefore have devastating consequences. Together with sowing depth, the subcrown internode length determines the depth of the crown, with a short subcrown internode forming a deeper crown. In some conditions, such as cold temperatures or dry soils, a deeper crown can improve the survival of the crown tissues.

This project aims to identify the genetic control of the subcrown internode in barley, by mapping the gene responsible for a natural mutation causing a short phenotype, known as Sil1.a. Genetic variation in subcrown internode development will be explored by investigating variation in a collection of winter barley lines.

There will also be a focus on how environmental conditions regulate subcrown internode elongation and interact with the genetic control of the trait. The influence of temperature and light will be investigated, as well as different soil conditions such as soil type, moisture and compaction.

The developmental mechanism of the trait will be explored by determining whether subcrown internode elongation results from increased cell expansion or division, which is important for understanding the role of different plant hormones.

This research will contribute to the continued production of barley in a changing environment, by allowing the selection of cultivars with a subcrown internode phenotype suitable for specific climates.